access to EnVironmental Analytics for Developing countriEs (EVADE)

This project builds on STFC and NERC investments into the Community Intercomparison Suite to develop a demonstration of an easy-to-use web portal providing access to environmental analytics of "big" Earth System data to users and scientists in developing countries (maximising co-benefits for the UK scientific and commercial applications).

Potential impact
The anticipated impacts are two-fold. Firstly, we hope to demonstrate that with the large spatial coverage provided by the 'big' Earth Systems observations systems being incorporated more accurate attribution of air pollution can be obtained. Thus policy decisions on planning and management of ODA-eligble mega-cities can be better informed. Secondly, by combining these large scale data sources with local networks it is hoped more accurate, timely predictions of local air-pollution could be made, potentially saving lives.

This project has been specifically developed around the needs of (in the demonstration phase) air-pollution officials from Official Development Assistance (ODA) eligible countries. User engagement is a dedicated task of the project and will maximise the use of the environmental analytics platform to users in developing countries.

Specifically, we will engage with the beneficiaries though the following tasks:

1) Identify, contact and survey key user communities in developing countries, such as air pollution officials from local environmental protection agencies

2) Invite a small number of select users to a user requirements workshop, which we will use to design the user interfaces of the analytics platform

3) Hold a project close-down meeting to demonstrate the platform, discuss lessons learnt and determine opportunities for future GCRF projects